Improving out-of-sample generalization in deep neural networks by mimicking some characteristics of human cognition

Unlike humans, deep neural networks often suffer from significant decreases in image recognition accuracy when generalising slightly outside the training set, such as when a new dataset contains previously unseen types of noise. A potential way to improve the robustness in machine learning systems is to identify cognitive characteristics which support this ability in humans and implement those in machines. One trait of human cognition, which is salient when contrasted to machine systems, is interaction diversity. People interact with objects occur in a variety of ways across tasks and contexts.

In this PhD project, I hypothesise that increasing the interaction diversity of models will improve robustness. Three approaches to improving generalisation are suggested: (1) focusing on a relevant subset of features in a task-specific manner, (2) considering objects as belonging to multiple categories, and (3) processing stimuli in the context of multiple tasks. These approaches are inspired by the studies in human categorisation and memory, so I also hypothesise that the resulting machine representations should reveal high levels of similarity to human representations.

The project will contribute both to the direction of research on robustness in machine learning systems and to the studies on cognitively plausible representations in deep learning models. Complementarily, more human-like machine learning systems can serve as better models of the human mind and brain and thus boost further research in cognitive science.